Research partnership to assess the burden and aetiology of non-communicable diseases (NCDs) in sub-Saharan Africa (SSA)

The research proposal brings together a series of independent research programmes to study non-communicable diseases (NCDs), including the impact of chronic infection-HIV and hepatitis viruses-on these diseases, across sub-Saharan Africa. With opportunities for research capacity strengthening and training, the partnership provides a unique research framework to design and conduct large scale studies that will provide more reliable and precise information on disease burden and underlying causes of these diseases. The partnership also provides a platform to increase critical mass and help foster research leadership at the institutions within the partnership. Importantly, the proposal brings together institutes with established and nascent research programmes aimed at studying NCDs at the population-level. The overall aim is to develop a sustainable partnership that will facilitate multi-centre research to assess the burden and aetiology of NCDs in SSA to improve the evidence base underpinning potential responses to NCDs, provide a platform for interventional research in NCDs, and to ensure that African populations benefit from the ongoing advances in genomics.

Technical abstract
The overall aim is to develop a sustainable partnership that will facilitate multi-centre research to assess the burden and aetiology of NCDs in SSA to improve the evidence base underpinning potential responses to NCDs, provide a platform for interventional research in NCDs, and to ensure that African populations benefit from the ongoing advances in genomics.

Specific objectives are to 1) establish a consortium of investigators and research institutes capable of conducting multi-centre research into NCDs in SSA; 2) devise and develop guidelines for research governance and scientific strategy for the NCD partnership; 3) devise and maintain a web-portal for sharing data, research resources (data collection tools and software, e-questionnaires, protocols, SOPs, analytical plans), and research training tools with the wider scientific community; 4) facilitate capacity strengthening, provide research training, and identify mechanisms to develop infrastructure for NCD population based research (observational studies, including genomic analyses, and intervention trials) in SSA; 5) enhance ongoing studies across the partnership by facilitating pooled collaborative analyses across multiple regions of SSA; and 6) develop partnership-wide research funding proposals.

Potential impact
The partnership will provide a platform for research that will allow a robust and accurate assessment of the burden of non-communicable diseases (NCDs) and help identify risk factors for infectious diseases and NCDs among populations in sub-Saharan Africa, informing governments and health agencies (local and international). This will primarily be communicated through scientific reports and healthy policy recommendations. This in turn may help inform health service planning and shape preventative and therapeutic strategies for NCDs across the region. Although individual centres vary, there is also some direct benefit to participants in the individual studies conducted at respective collaborating centres in relation to feedback and support for health indices, such as high blood pressure or obesity; however, the current proposal seeks to harmonise and utilise existing data and resources to assess the burden and causes of NCDs in sub-Saharan Africa.

For countries in SSA to benefit from future progress in NCD epidemiology, public health and genomics, there is a need to strengthen research capacity, training and collaboration across the region to ensure researchers can play a full part. The partnership will be underpinned by capacity-strengthening activities, including facilitating and promoting NCD epidemiological and genomic research, mechanisms and infrastructure to share research resources (study protocols, SOPs, e-questionnaires, data access), and training and support for the next generation of research leaders in Africa. As a concrete example, we propose to establish a one week course in the epidemiology and public health aspects of "global chronic disease epidemiology" with particular emphasis on regions undergoing epidemiological transition and the interrelation among chronic infection and NCDs. The development of this course will be led by the University of Witwatersrand and it will be a direct development of an existing course in chronic disease epidemiology embedded within the masters training programmes in epidemiology and public health at the University. To facilitate studies within the partnership, and to provide sustainable capacity building, we plan to develop a bioinformatics hub at the MRC/UVRI Uganda centre to facilitate data storage, management and access across centres. We aim to enhance existing capacity through the expansion of the existing network and server system and with the addition of a full-time data manager.

The NCD research community - particularly researchers working in African centres - will benefit from this investment in training and infrastructure; thus the partnership will provide an excellent framework to develop a sustainable international research programme for NCDs in SSA.

With the development of an international research partnership, including sharing joint resources, samples and data, and to ensure its sustainability (by developing local scientific leadership) and equable access to resources, it will be important to put in place mechanisms for research and resource governance. We aim to formalise such a mechanism within the partnership. Equally, this governance structure will provide a mechanism for the wider scientific community to access data and resources generated through the partnership, including electronic tools for data collection, harmonisation and analyses. More specifically, in the context of secondary research, efforts to harmonise study methods and data across centres, including the development of consensus documents, methods and tools that optimise the ability of contributing centres and researchers to participate and collaborate in cutting-edge science, will be a major focus of this partnership. These efforts will span key research disciplines including ethico-legal approaches, epidemiology, sample handling, genomics, information management systems, and biostatistics.

Commercial exploitation is not anticipated.